'Augustus John: Reassessing the Collections at Amgueddfa Cymru, Llyfrgell Genedlaethol Cymru, and Prifysgol Aberystwyth University

Augustus John (1878-1961) prophetically remarked that he would become known as the
brother of Gwen John (1876-1939), yet there has been a resurgence of interest in the
painter once feted by his contemporaries, with exhibitions at the Lady Lever Art Gallery
in Liverpool in 2021 and currently at Piano Nobile in London.1
Any evaluation of John, an elected Royal Academician and well-represented in public
collections, might sit awkwardly alongside efforts to revise the history of modern art to
centre 'pioneering women' or draw attention to the 'unfulfilled potential' of those with
thwarted careers, several of whom were in John's social circle, including his wife Ida
Nettleship (1877-1907).